Automated super-resolution 3D imaging techniques for assessing resistance development in tuberculous mycobacteria against host defence peptides using

"Tuberculosis (TB) is a public health emergency and One Health challenge which causes >1million deaths yearly. Increasing multidrug resistance among Mycobacterium tuberculosis (Mtb) strains renders available treatment options inefficient, emphasising an urgent need for potent, cost-effective alternatives.

Antimicrobial peptides (AMPs) have been identified as possible alternatives for anti-TB treatment in a "post-antibiotic" era. However, the ability for Mtb strains to develop resistance against AMPs, the frequency of resistance and associated fitness cost is poorly understood. This knowledge is important to underpin the scientific basis for the development of AMPs as successful candidates for treatment of Mtb infections.

This project therefore will attempt to unravel resistance mechanisms and fitness cost of Mtb resistance against AMPs using and adapting a recently developed cost-efficient, super-resolution imaging platform allowing live-cell automated 3D imaging of Mtb-AMP interactions of a closely related fast-growing, non-pathogenic model species, M. smegmatis.

The successful candidate will join a team of interdisciplinary researchers in the School of Biological Sciences at Queen's University Belfast and the Department of Electronic and Electrical Engineering at the University of Strathclyde. They will gain research skills combining classical microbiology and molecular biology methods with 3D super-resolution microscopy and diagnostic electronics, and additional expertise in computational biology.